Development of high throughput screening methodologies to determine the physical properties of cosmetic products and their effects on the skin

Development of high throughput screening methodologies to determine the physical properties of cosmetic products and their effects on the skin